Resilience and Resistance: Women's Struggles for Rights in Authoritarian Regimes - A Comparative Study of Iran and North Korea

This research project holds the potential to make substantial contributions by not only elucidating the challenges faced by women's rights movements in Iran and North Korea but also by extending its findings to inform broader global discussions on authoritarianism with cult leaders and women's rights. Through an examination of the obstacles encountered by women's rights movements in these specific contexts, the study aims to uncover universal themes applicable to women's struggles in authoritarian states worldwide, including those in the West. The research, focusing on the impact of authoritarian regimes and cults of personality on women's rights, offers insights into how various forms of authoritarianism intersect with gender issues, contributing to a more comprehensive understanding of women's rights complexities across diverse political structures. The emphasis on exploring strategies employed by women to navigate controlled discourse within authoritarian regimes suggests potential universal tactics that could be adapted by women's rights movements globally. Upon completion, the research findings have the potential to inform evidence-based policies not only for UN Women and the North Korean Human Rights Center but also for organizations addressing women's rights issues in Western contexts, enriching the global understanding of the challenges inherent in authoritarian regimes and facilitating the development of more effective strategies for advancing women's rights